Personalised interactive learning and self-efficacy: evidence from the implementation of Large Language Models in the Modern Foreign Languages KS4 cur

Despite the numerous advantages that learning a language brings, the teaching and learning of modern foreign languages (MFL) presents many challenges for the country e.g. teachers' recruitment and retention; students' lack of self-efficacy; decline of uptake in schools. With Large Language Models (LLM) like Chat-GPT, MFL teachers can easily adjust learning materials, leveraging on students' personal interests, while students can access faster personal feedback, as well as assistance in practising real-like communication. However, the use of generative AI is a challenge for educators, as it involves many risks. Little has been written so far about the daily use of AI in the classrooms since the appearance of Chat-GPT 3.5. This project will report on the study conducted to understand the opportunities and limitations of the use of LLMs like ChatGPT in KS4 MFL classrooms to make the learning more accessible and personalised, while enhancing self-efficacy. The research has an interdisciplinary nature, and I will use a Participatory Action Research approach to combine theory and practice, and through collaborating with students and teachers, allowing the flourishing of the communities involved. After carrying out a background study (literature review and interviews), I will lead the collaborative design, implementation and evaluation of a unit of work for the KS4 MFL curriculum and relative AI-tools. This research will contribute to developing the understanding of the impact of AI in education, informing future experimental studies, as well as implementations of teacher training programmes, while offering evidence for policy makers at a national and international level.